Aspects of Dark Matter Phenomenology.

Performing phenomenological analysis for direct and indirect probes of dark matter across the mass spectrum; from light DM, to ultra-heavy dark matter. This includes acoustic detection of ultra-heavy dark matter and X-ray probes of sub-GeV dark matter.